Psychometric Machine Learning, a new AI model to embed principles of conduct in Machine Learning systems

This project will be in the area of Explainable AI. Its aim is to explore interactive approaches to generating explanations from black box AI models. Specifically, those based on the generation of counterfactual explanations that are feasible for the user to implement in real life. The method that will initially be investigated for this is the use of difficulty values that indicate the difficulty of changing each feature used in the black box's decision. This approach is unexplored in the existing literature on counterfactual explanation generation. Existing approaches use little to no interactivity and user input in their explanation generation process, typically assuming the properties of a good explanation for the user (e.g. close in feature space to their input to the black box/within an area that was densely populated with data points in the training dataset) without any consultation with them. This project will contribute a new approach to feasibility that is more tailored to each individual user and their specific context.

The key research objectives/research questions are:

1. Can an algorithm for personalised counterfactual explanation generation be created that takes into account a user's input, e.g. the difficulty of changing each feature, be designed?

2. Does such an algorithm for counterfactual explanation generation produce explanations that are more satisfactory for the end user compared to existing, less personalised techniques?

To achieve these objectives, I will:

1. Investigate the use of genetic algorithms, mixed integer linear programs (MILPs) and autoencoder methods for the design of the algorithm, attempting to implement preliminary algorithms of each type and comparing their computational performance to assess which one to take forward. These methods will be investigated as they have been identified as being adaptable to the ideas of this project.

2. Optimise the objective function used in the algorithm by experimenting with different distance function and minimality functions, and experimenting with different trade offs between the properties considered in the objective.

3. Investigate the best design of the interaction used to acquire the difficulty values from the user

4. Carry out benchmarking experiments that compare the performance of the designed algorithm to existing methods from the literature

5. Carry out a user study that proves the efficacy of the algorithm in producing explanations that are highly satisfactory for the end-user

The expected novel contributions are:

A counterfactual explanation generation algorithm that generates feasible explanations for the user by taking in indications of the difficulty of changing individual features from them and using this feedback to output well-suited explanations.

This PhD is relevant to the following EPSRC research area(s):

Artificial Intelligence Technologies